Smart baby/parent wearable system for monitoring and promoting both parent and baby well-being

This project is to develop an intelligent wearable baby monitoring system. Unlike all the other baby monitors on the market it will use predictive analytics and machine learning in a way that we believe will strengthen family bonds thereby improving the whole family well-being. It will also use technology that enables the parent to be further away from the baby than current monitors and still receive data and alarms if appropriate.